Targeting Nucleases via Transition State Mimicry

Nucleases, enzymes that cleave nucleic acid phosphodiester bonds, are of fundamental biological importance and cornerstone reagents in molecular biology. They are, however, remarkably under-represented as drug targets, e.g. compared to kinases as there are lack of starting points for selective nuclease inhibition. This project aims to design and synthesis nuclease inhibitors based on knowledge on mechanistic knowledge-in particular to target transition state analogues (TSA) of phosphodiester hydrolysis. The nucleases to be targeted have a metallo beta-lactamase (MBL) fold and are involved in RNA processing-other family members catalysing lactam hydrolysis are amenable to the TSA approach (e.g. cyclic boronates). The project will synergise GSK medicinal chemistry and Oxford chemical biology expertise providing training at the chemistry-biology interface which is a 'Grow Research Area Action'. This project falls within the EPSRC Chemical Biology and Biological Chemistry research area.